+veCool- IoT enabled portable active cooling box for sensitive goods

The challenge of a mass immunisation programme brings unique delivery challenges to all involved from manufacturers through to final delivery. Vaccines and plasma treatments require temperature stabilisation throughout their journey. The highly infectious nature of COVID-19 puts an estimate 1.5M vulnerable people at immediate risk in the UK and they must remain isolated for their safety.

This group needs to be safely reached by front line workers and community support services in their homes allowing sufficient time for immunity to build and provide sufficient protection to allow activity to return to normal.

+veCool will develop the following key attributes:

* A scalable compact cooling system which is convenient to transport as a personal cooling system
* An IoT capability providing data rich stream to provide long term analysis of many thousands of journeys against key performance measures.
* A system which has dual function in acting as a temporary mini-fridge when powered to allow dedicated cold box when needed at local temporary clinics, or community centres.
* Performance/weight/volume are key criteria to minimise ownership costs for transportation
* a solution which can be scaled across manufacturing sites across the UK.

+veCool will address these needs by developing an environmentally friendly active cooling system based on thermoelectric cooling which is rapidly scalable and deployable to give front line workers the support tools needed raising morale and allowing them to do their best. +veCool is a simple idea that through it's execution will deliver a superb solution that will be available and deployable in the time when it is most needed.